Strategic Governance of Science and Technology Pathways to Security

For most of the 20th century warfare was understood as something that happens between nation states. Most security technology was therefore developed for conventional warfare between States, with military technologies increasingly drawing on and contributing towards civilian technologies. recntly, however, new threats to security have emerged and organised violence is now often undertaken by irregular military units, insurgencies and non-state actors. As a result, the traditional way of thinking about security, and the technologies that were developed in the 20th century to support it, are increasingly out of date. Current security technologies and military doctrine are often ineffective at dealing with this new environment, and may be making people less secure.

At present our understanding of what 'security' is, and what appropriate technologies might support it, are in transition. This research project seeks to understand how technology shapes and is shaped by changing ways of thinking about security. On the one hand, emerging areas of science and technology have the potential to create a growing threat to individual, national and international security. As a result, the control of technology has risen up the security agenda. Governments have collectively attempted to reduce the risk they pose by controlling the development, diffusion and mis-application of technologies and scientific knowledge. This may influence the future direction of technical change, and hence the risks and benefits generated by technology. On the other hand, different and often conflicting ways of thinking about security have emerged. In the EU there is a focus on human security, while in the US security is defined by a War on Terror. In today's world Cold War thinking co-exists with Jihadist thinking. How powerful groups in society think about security will influence the development of technology, which may well reinforce particular conceptions of security, making them increasingly dominant even if they are increasingly inappropriate.

As technologies develop, and new opportunities and applications emerge, certain pathways of change are selected, while others are closed off. The focus of this project is on how technologies move along particular pathways to understand why and how certain pathways are opened up and closed down. The project will explore how different groups of people in society understand and influence those pathways, and how the direction of technical change changes the distribution of risks and rewards in society. When security is considered more broadly than just warfare between nations it becomes important to recognise that the vulnerabilities that people in the UK and the wider world are exposed to are distributed in complex and changing ways. This influences both how they benefit from technical change and also how they suffer the risks of technical change.

By building a detailed historical understanding of the development of technologies of security concern, namely synthetic biology, neuro-science, advanced robotics and big data, as well as geoenegineering and IEDs, the project will help policy makers understand their potential risks and also any positive opportunities they raise. These case studies will allow the project to understand how the vulnerabilities and benefits are distributed in society. This analysis will be used to improve understanding of what can be done to influence the direction of technical change. Recent reports have highlighted the difficulty of building an ability in Government to respond to changes in technology and the project will use advanced methods that can be used to build networks of experts who can provide advice on (a) the changing nature of risks, (b) the likely effectiveness of different policies, and (c) the strengths and weaknesses of different future policy options for different groups in society. As a result, the project will improve public policy.

Potential impact
The main beneficiaries of this research will be the international community involved in developing, implementing and enforcing governance measures for assessing and addressing the opportunities and threats that emerge from developments in science and technology. This community includes:

1) The UK Government which has historically taken a leading role in this policy area. In a previous pilot project we understood a user-needs analysis which highlighted how the UK and other Governments suffer from a lack of data that is regarded as objective, independent and legitimate by the different actors who need to be involved in policy making. The project will provide them with policy-friendly information on experts' perceptions of current and future threats and opportunities and areas of concern, perceptions of the various policy options that are available, and the social distribution of their strengths and weaknesses across different actors and framings. The project can exploit a coproduction research design that uses the development of simply presented user-focused research outputs, that directly address user needs, to both access more academic data and to build and nurture networks of expertise. These networks will then be used to both disseminate research to users outside academia, and provide future external advice for the UK government. Policy makers will be able to draw on these network of expertise as new threats and opportunities emerge, in line with the recommendations of the Blacklett report.

2) Other Governments working in this area.

3) We will continue to work closely with International Organisations, NGOs and civil society groups, building on our prior research in this area. These groups, such as the Royal Society and WHO, now play key roles in the formation and support of the distributed governance measures for science and technology. The research team has a long history of close engagement with this community, and they will be engaged throughout the project to ensure it addresses their most pressing problems.

4) Industry is a new security actor that plays a key role in ensuring the benefits of technical change can be realised. They have been poorly served by policy research in this area in the past. Because industry is a major user of the technologies concerned, (for example, synthetic biology and neuroscience for the development of pharmaceuticals, or advanced robotics for civilian unmanned aerospace), it has the potential to be adversely influenced by poorly designed public policy. While industry is involved in influencing government policy, it has limited engagement with alternative framings of security and different views on the potential costs and benefits of particular technology developments. By providing industry with a broader understanding of the direction of technical change, our aim is to open up and better engage industrial actors.

5) Civil society both in the UK and internationally will also be supported by this research as part of a long standing and widespread series of outreach activities that we have undertaken to embed social science research within the community.

For all these groups our impact plan proposes to help close the loop between research and practice through continued close interaction with wider research-user communities. The use of the co-production research method, that generates simple, policy focused outputs for users, and uses the process of research to access information to address academic questions, provides an independent, socially robust way of generating information on actors' perceptions and preferences. For all the actors involved this can be used to position themselves in networks, and to position their perceptions and experiences in relation to other actors. The policy-focused outputs can therefore act as 'boundary objects' allowing different social groups to interact, and build connections and position themselves within dynamic policy networks.